Staffordshire University and Avenue 9 Solutions Limited KTP 23_24 R5

To develop a bespoke analytics platform for the hospitality sector using Power BI, Machine Learning and Artificial Intelligence. To improve operational effectiveness, saving clients both time and money.